King's EPAP Consolidated Grant 2025

Our strategy addresses three of the STFC challenges: C1 (fundamental particles), C2 (fundamental laws and symmetries) and C8 (asymmetry between matter and antimatter).
Our central involvement, and the one with which we founded our group at King’s in 2019, is in neutrino physics. The experiments we are involved in revolve around two
high-level topics: understanding the matter-antimatter asymmetry measuring CP violation (T2K, Super-K, Hyper-K) and lepton flavour violation (SNO+, LEGEND), both are required by Sakharov’s conditions, and also astrophysics (IceCube, and also the above experiments can do astrophysics). It is a mix of currently running and future experiments, which can achieve higher potential.
The direct detection of dark matter (DM) is a new research area for the group, established in 2022. The strategy is to pursue world-leading physics results using data from the now-running LUX-ZEPLIN (LZ) experiment, and taking a leading role in the construction of the proposed next-generation XLZD LXe-observatory at Boulby or
elsewhere.
King’s is actively engaged in technology R&D for current and future experiments, with a new initiative focusing on DRD-UK in liquid detectors Quantum Technologies for Fundamental Physics is an emerging area of importance for King’s, and activities are focused on the Atom Interferometric Observatory and Network (AION) project. AION is a proposed research infrastructure that will allow studies of DM and gravitational waves (GWs) from cosmological and astrophysical sources in the highly relevant but currently inaccessible mid-frequency band.